Arthritect: Advancing Precision Medicine of Inflammatory Arthritides through inflammatory biomarker sensing technology

**Background:** Rheumatoid arthritis (RA) and psoriatic arthritis (PsA) are debilitating conditions that affect 1-2% of people. Irreversible joint damage builds up the longer these conditions remain ineffectively managed or untreated. Over 1-in-3 people with these conditions have to stop work within two years of symptoms starting.

Yet, it takes over 6 months from the start of symptoms to seeing a rheumatology doctor. Even then, 40% of patients do not respond to a first trial of specialist treatment that can halt the progression of the disease. Patients must instead try another and another variation of these medications until they find one which works.

By the time effective treatment has started, hundreds of thousands of people (in the UK alone) are sadly out of work with irreparably reduced quality-of-life.

Currently, diagnosing RA/PsA requires blood tests, joint examination, and imaging (such as Ultrasound or MRI). These tests are expensive and are therefore performed sparingly. There are no existing approaches which could be used by patients themselves to detect active inflammation (the cause of damage in RA/PsA) regularly.

However - if such an approach did exist, then people with these conditions would be diagnosed faster and at lower cost (avoiding expensive approaches like MRI) and could be monitored remotely. If we could measure how inflammation in the joints is affected by new medications, we could work out faster when to change to a new drug.

**Innovation:** Senti-Tech has completed feasibility work to determine just such an approach. This grant will enable use to develop our approach into the Arthritect system. This system uses bioimpedance sensors (which measure conduciveness of areas of the body; something which changes in inflammation) together with an innovative system to make good contact between the sensors and the patient.

This system will be a first-of-its-kind patient-use system to detect active inflammation in the hands, We'll combine daily readings with an artificially intelligent decision support system to provide targeted treatment insights.

**Outcomes:** In this grant project, we will refine our technological approach and test this with patients. We will incorporate their feedback improving system usability. Finally, we will take this refined version of Arthritect into a clinical trial to investigate whether or not Arthritect can detect if a patient is responding to a new treatment.

Arthritect will enable virtual rheumatology wards, reducing the burden on patients and hospitals. We'll improve quality-of-life through faster diagnosis of RA/PsA and reduce the time-to-effective treatment.